London South Bank University & Footprint Scenery Limited

To develop an immersive design facility to prototype interactive spaces and develop immersive experiences through a process of co-design and co-creation. To develop an immersive design bureau service to deliver ‘live experiences’ to the event, and retail and branding sector.